Exotic quantum groups, Lie superalgebras and integrable systems

In recent years, motivated by the study of a particular class of integrable systems, new remarkable mathematical structures have been discovered which had not been investigated before. These exotic algebraic constructions extend the standard framework of quantum groups to situations where new exciting effects manifest themselves.

Integrable systems have the property that their evolution equations admit an exact solution via reduction to a linear problem. When these systems are combined with Lie superalgebras - namely, Lie algebras for which a grading exists identifying even and odd generators - unconventional features emerge. This has been established in part through the work of the PI. The Hopf algebra describing tensor products of these algebras, for instance, acquires non-trivial deformations, whose consequences have not yet been fully understood. Furthermore, the systems in question exhibit a symmetry enhancement which is not manifest from the Hamiltonian formulation. This "secret" symmetry results in novel higher-level quantities being conserved during the time evolution. A complete mathematical formulation of these phenomena has yet to be developed, and it is very much sought for in order to understand potential implications for branches of mathematics such as algebra, geometry, the theory of knot and link invariants and integrable systems.

The aim of this research project is to understand such exotic structures, and use this new understanding to attack challenging problems at the interface between algebra and integrable systems. One of these problems is the so-called non-ultralocality of Poisson structures, governing the formulation of integrable systems in their semiclassical approximation. Non-ultralocality makes the algebraic interpretation of the solution to these systems dramatically more obscure, and it is a difficult problem which has challenged mathematicians for years.
We believe that the key to significant progress in this direction is a rigorous understanding of the underlying exotic algebras. Any progress in this direction will have a major long-term impact on the mathematical community, and on the scientific environment in the UK and internationally.

We plan to attack the problem by combining a thorough study of a very diverse set of representations of these exotic algebras together with the development of new techniques to treat quantum superalgebras, and to derive from this combination a universal mathematical formulation which captures the common features of these representations and generalizes them. From this formulation, we plan to derive new results on quantum groups and apply them to the problem of non-ultralocality in integrable systems, following a top-down approach. The tools will primarily consist of the representation theory of Lie algebras and superalgebras and the technology of finite and infinite dimensional Hopf algebras, Lie bialgebras and their associated symplectic structures. The intradisciplinary character of the project, combining ideas and techniques from different areas of mathematics, will lead to new results across a broad range of topics, from group theory to geometry (Hamiltonian structures), topology (knot invariants, Grassmannian manifolds) and mathematical physics.

Potential impact
The impact of the proposed research is primarily academic, as it foresees the creation of new knowledge in the fields of algebra, geometry, topology and integrable systems. The main advantage of this project is to stand at the interface between different mathematical disciplines, with the potential of benefiting several distinct communities of researchers. The results will be of interests to experts in representation theory and quantum groups (especially researchers working on superalgebras), but also more broadly to mathematicians working at the boundary between algebra, geometry and topology (via the connection with Hamiltonian structures, Grassmannian manifolds and the theory of knots and link invariants - see section National Importance of the proposal).

In the short term (5 to 10 years), we plan to significantly impact the UK scientific environment, who is currently very active in the area, and the international stage, by generating new trends in Lie superalgebras, quantum groups and their representations. A wide response in terms of publications, Master and PhD theses and scientific exchanges is foreseen. In the longer run (50+ years), quantifiable progress on important questions, such as those concerning non-ultralocality in Poisson structures, will be of great prestige to the project, and will significantly affect our mathematical understanding of integrability.

In order to deliver this impact, several activities are foreseen:

1) Conferences and Meetings: The PI intends to disseminate his research at important UK and international events. A workshop is to be held at the University of Surrey after the first year of the project, to showcase the research produced and to attract mathematicians who may contribute to the subsequent parts of the project.

2) Research visits and Collaborations: The PI has strong collaborative links with researchers at various UK institutions (in particular the University of York and City University of London) whom he will frequently visit within the two-year time frame of the project. He will also create new collaborations through scientific visits (e.g. to Prof Arkady Tseytlin, Imperial College, London)

3) Website: The PI plans to create a new website working as a virtual headquarter of the project, where all informations, useful links and preprints of the published articles (in compliance with the copyright laws) will be posted. This website will link to the webpage of the PI at the Department of Mathematics of the University of Surrey in order to facilitate the creation of scientific connections with the worldwide mathematical community. An embryo of this webpage is already contained in the PI's personal webpage at http://personal.maths.surrey.ac.uk/st/A.Torrielli/.

4) Seminars: A rich program of seminars and journal clubs will be put in place at Surrey, coinciding with a growth in the Departmental activities and interests related to the subject of this proposal. This will provide a more informal setting for discussion with invited mathematicians who may contribute to the project.

5) Outreach and Mentoring: The PI will engage in public outreach in all the events involving advertising the research performed during this project to potential Master or PhD applicants, in particular the University of Surrey PhD Open Days. This may extend to presentations to local high schools (for instance on the theme of Symmetries in Mathematics and Physics) and events hosted at the University, especially those aiming at raising awareness on the importance of mathematics in education. The PI's mentoring activities will include the co-supervision (together with Dr Martin Wolf) of a PhD candidate (to join the Surrey Maths Department in January 2013) who will work on algebra, geometry and integrable systems.